Employee Led Environmental & Social Impact

Imagine scrolling on your phone to find opportunities to give help. Just like Deliveroo, but instead of ordering a take-away you're selecting from opportunities to help an elderly person pick up their shopping, provide a youth-mentoring session or drop off surplus food from your cupboard to a local food bank. Imagine the opportunities are based on your exact postcode, so things show up close-by or are able to be done remotely. Imagine that it's all on-demand, so you can scroll those opportunities, select one right now and instantly be able to go and do it.

onHand is an early stage corporate volunteering platform, with 100+ corporate partners and over 20,000 app users. Those users delivered over 30,000 good deeds across the UK in 2021\. The above opening description is what we have built to date, but there is so much more we can do.

Our vision for this project is to:

(1) Extend our platform to cover Environmental impact action, with climate-positive lifestyle pledges and instant CO2e reduction tracking; and

(2) Continue building our early stage technology for delivering Social good, broadening our service across the issues that matter most.

Our aim is to become the market leading all-in-one tool to engage employees in Environmental & Social impact.

onHand's app is bringing social and environmental action into the 21st century. As well as being mobile-first, on-demand and based on your location, we will track impact automatically - from the hour you spent donating food at a local food bank to the CO2e reductions you've made by taking climate-positive lifestyle pledges. Those pledges will include things like eating less meat, ditching the car for public transport, washing your clothes at lower temperatures and many more. All the things we know we should do and all have the potential for mass collective impact.

Our work in 2021 indicates that our target market - corporates, who use onHand to engage their employees - have a need for the service and limited options that work today. Those corporates are under increasing consumer and employee pressure to do more good, which our tech enables.

In 2021, 100+ corporates joined onHand and our tests adding Environmental action to the service beat all targets. Through this project onHand has the opportunity to develop a market leading service for the UK and beyond, with tremendous Environmental & Social impact and one which is set for rapid commercialisation.